Investigating the impact of broadly neutralising antibodies and stopping ART on inflammation and virological outcomes in people living with HIV

Some experimental strategies to cure HIV involve harnessing the body’s own immune system. One approach uses broadly neutralising antibodies(bNAbs); proteins that can activate immune cells to destroy HIV-infected cells. To test an HIV cure treatment such as bNAbs, HIV treatment (ART) must be stopped in an “analytical treatment interruption”. As HIV cure treatments become more effective, they can control virus for longer without ART, which, though vastly encouraging, some researchers are concerned about given the findings from influential studies from the early ART era which showed associations between deferring ART and death, particularly from cardiovascular disease, due to untreated virus driving inflammation (1,2). Furthermore, the long-term effects of modifying the immune system with an immune-based therapy such as bNAbs have not been studied, a concern not unique to the HIV fi eld, with an under-reporting of long-term patient outcomes when taking immune-based therapies more broadly (3). While the successes of the HIV cure field are celebrated, it is imperative that we explore the consequences of activating the immune system over time, and whether this leads to inflammatory complications in the heart and brain (4–6).
This fellowship will investigate whether stopping ART and giving an immune-based therapy is associated with increased inflammation in the blood and spinal fluid.
This will be addressed using samples from participants from two different HIV bNAb trials. The first, RIO, has been unprecedented; with 11/68 participants maintaining an undetectable viral load for between 48 and 145 weeks, significantly longer than previously seen. The AbVAX trial; an MRC funded study, will enroll 48 individuals to receive the same bNAbs and an HIV vaccine. Alongside these study cohorts are two unique comparator groups. The IDRIS cohort, those that control virus off ART spontaneously, thus mimicking immune-based control of virus (7), and the HEATHER cohort, those with well controlled HIV on ART, providing a negative control (8).
I undertook pilot work to measure levels of inflammatory biomarkers in 29 participants of the RIO trial; demonstrating that around half of participants included had at least one sample showing significantly raised levels of D-dimer and BNP. It is unclear what this means in practice and needs further investigation, so I will extend this work to all participants undetectable off ART in both trials. I will then use a more in-depth approach known as ‘proteomics’ to measure 275 proteins of interest in the blood, looking for evidence of a particular kind of inflammation that has been associated with heart disease (9), potentially allowing us to detect it far sooner than usual.
To measure brain inflammation, I will measure biomarkers in spinal fluid in participants controlling virus off therapy for longer than 48 weeks, together with MRI scans to look for signs of nerve damage in the brain. I will also measure the level of bNAbs in spinal fluid, to assess whether they are able to cross the blood-brain-barrier and control virus (10).
To put these laboratory fi ndings in the wider context of patient outcomes, I will design a retrospective cohort study of people who have participated in an ATI trial across Europe since 2014, the largest data set of its kind. This fellowship will have profound implications for trial participants, HIV cure research design and, wider applicability to the safer use of immune-based therapies across a range of disciplines.